Coordination of Photosynthetic Productivity by Phototropin Receptor Kinases

The ability to enhance photosynthetic capacity remains a recognised bottleneck to improving plant productivity. Phototropin receptor kinases (phot1 and phot2) play an important role in this regard by coordinating multiple light-capturing processes that serve to maximise photosynthetic efficiency and promote growth. These include phototropism, chloroplast accumulation movement, leaf flattening and positioning. Leaf architecture is an important agronomic trait that can enhance photosynthetic capacity when plants are grown at high-density However, little effort has been made to target these pathways for improved biomass production as this requires a better molecular understanding of how phot receptor kinases signal from the plasma membrane to establish these distinct responses. Altering the abundance of phot signalling components has already proved successful in improving stomatal performance. Extending this approach to coordinate further enhancements in photosynthesis will require a deeper understanding of how phots optimise light capture through different light capturing processes. The substantial body of preliminary work outlined makes us uniquely placed to dissect and address key gaps in our knowledge regarding the early events associated with phot signalling and open new possibilities to manipulate photosynthetic productivity to meet a rising global demand for plant biomass. This proposal builds on our combined strengths in plant photobiology and our recent findings demonstrating that phots phosphorylate multiple members of the NPH3/RPT2-like (NRL) protein family through a common mechanism, with each NRL differing in their contributions to specific light-capturing processes. Directed proteomic approaches have also uncovered the identity of new interaction targets that are important for NRL signalling and for regulating NRL action/subcellular localisation through dynamic changes in protein phosphorylation. The aim of this project is to elucidate the functional consequences of NRL phosphorylation and better understand how specific NRLs contribute to establishing different light-capturing responses. The outcomes of this work will not only advance our knowledge of the underlying mechanisms involved but will provide new opportunities to alter the abundance of specific regulatory components for yield improvements through increased photosynthetic competence.

Technical abstract
Increasing plant yield by altering photosynthetic productivity to secure food, energy and environmental sustainability remains a key challenge. Phototropin receptor kinases (phot1 and phot2) play and important role in this regard as they are pivotal for optimising photosynthetic efficiency through a range of different light-capturing responses. This proposal focuses on characterising the function of a new, and poorly understood class of phot kinases substrates, namely NPH3/RPT2-like (NRL) proteins, which are conserved throughout the plant kingdom, building on builds on our combined our strengths in plant photobiology and our recent progress in demonstrating that phots phosphorylate multiple members of the NPH3/RPT2-like (NRL) protein family through a common mechanism, with each NRL differing in their contributions to specific light-capturing processes. Moreover, our directed proteomic approaches have uncovered new interaction targets that are important for NRL signalling and for regulating their action/subcellular localisation through dynamic changes in protein phosphorylation. In this project, we specifically, we aim to: (1) determine how newly identified GTPase targets contribute to NRL signalling and dissect how reversible phosphorylation by type 2C/2A phosphatases and additional kinases impacts phototropic responsiveness; (2) elucidate how NRLs coordinate chloroplast movements through the interactions with factors impacting actin reorganisation and how type 2C phosphatase regulate these processes; (3) resolve how different NRLs contribute to leaf architecture, an important agronomic trait; (4) identify causative mutations in newly isolated suppressor mutants to gain information on additional signalling factors controlling leaf architecture; (5) harness the knowledge gained from this work to test new strategies to improve photosynthetic performance through targeted overexpression of factors central to regulating phot signalling.